Integrated voice communications system for personal protective equipment (PPE) for safe and seamless communication in harsh working environments

NOTO Technologies Limited "NOTO", trading under the name of Mobilus Labs, is a business that is focused on developing products that enable people to talk to each other regardless of their setting. NOTO's ambition is to create personal communicator or "wearable walkie talkie" style product that can be integrated into clothing and/or equipment to provide seamless voice communication. NOTO's first product, outside the scope of this project, is the OCTOtalk system that is built into diving/snorkelling mask and enables divers and snorkelers to talk underwater and share their experiences in real-time. A critical aspect of NOTO's technology is to carefully design the speaker and microphone and electronics to enable two people to have a clear conversation regardless of the noisy or unusual sounds in their immediate vicinity.

NOTO's objective, and focus of this project, is to translate their technology from the above aquatic application into system that can be used to integrate voice communications into the clothing used by people working in industrial environments, commonly referred to as personal protective equipment or PPE. NOTO's vision proved a voice communicator, built into a hard hat, that will enable two construction workers to have a normal conversation while operating noisy machinery (i.e. jackhammer). To make his product possible, the research and development team have set a technical objective of enabling two workers, separated by at least 200 metres, to conduct a normal conversation while stood next to a noisy pieced of machinery. If this is possible, this project enables NOTO to launch their technology into a market that it worth $20 billion globally.